University of Strathclyde and Solutions On Demand Limited KTP 24_25 R5

To embed capacity in user adoption and management methodologies to evaluate and scale the commercialisation of Connect, a Software-as-a-Service care management platform for residential care and education outcome monitoring.